Early Modern Worship Network

The subject of this Network is the lived experience of religion in early modern Britain (c. 1500-1700). It is widely accepted that we cannot understand the political, social or cultural history of this period without taking religion seriously, and that early modern literature, music and art cannot be divorced from their religious context. However, until recently little attention has been paid to the lived experience of religion. This network aims to explore religious practice and its meanings in early modern British culture.\n\n We expect to examine religious practice under two broad (and overlapping) categories:\n\n1. Collective and public worship. This theme includes liturgy, the sacraments, music, attendance at sermons and the public doctrinal debates called 'prophesyings', processions, feasts, fasts and the ways in which buildings and places came to be treated as sacred.\n\n2. Private and household devotions. This theme includes private prayer, family prayers, asceticism, devotional reading and writing. The distinctions between (for example) male and female piety, and adult and childhood piety, will be important here.\n\nMost of the existing work on this subject has been discipline-specific, with a particular split between literary studies of devotional texts (led by North American scholars) and historical studies of the social history of religious practice (led by British scholars). There has also been relevant work by musicologists and by historians of material culture. A good deal of this work has also been focused exclusively on one religious tradition - whether 'Anglican', Catholic, Nonconformist, or relating to the English-speaking churches of Scotland, Ireland and colonial North America.\n\nOur proposed Network aims to bring these different groups of scholars together in an international, interdisciplinary conversation, aimed at broadening our understanding of what it actually meant to live a Christian life in the early modern world.\n\nWe propose to achieve this through a series of panels and roundtables at international conferences, in the UK and North America; through two dedicated workshops; and through a high-profile website. We expect to produce (amongst other things) two edited volumes of essays exploring our two key themes.